Uncertainty Propagation in Fusion Neutronics using Imprecise Probabilities

Neutronics is the study of how neutrons propagate through matter: how they interact, what with, and their manipulation; and is of central importance to the operation of a nuclear reactor, fission or fusion. Monte Carlo has for a long time been the high fidelity method of choice for Neutronics, due to its simplicity and its ability to handle complicated geometries. Recently there has been a growing interest in the quantification and propagation of uncertainty in these types of calculation. This has yielded many methods which are effective for fission but have not been successful for fusion applications, due to the severity of the uncertainty and high number of variables that must be considered.

The current most rigorous method for propagation in Fusion Neutronics is Monte Carlo, however this is usually intractable even with modern high performance computing standards due to the computational cost of performing model evaluations (a full reactor simulation would require the simulation of - 1012 particles). In this project we explore alternatives to Monte Carlo for uncertainty propagation in neutron transport, which can yield a robust measure of uncertainty at a reduced computational cost.

Probabilistic Arithmetic (PA) promises the near automatic propagation of uncertainties in computational models. It achieves this by replacing standard floating point numbers with uncertain numbers, in the form of probability distributions, intervals (ranges) and probability boxes (sets of distributions); and replaces floating point arithmetic with an arithmetic defined over such uncertain numbers. This allows uncertainty to be propagated through every step of the computational model, given only a partial definition of its input uncertainty; as apposed to Monte Carlo which requires a complete description. In this project we extend PA for stochastic models such as those used in Neutronics.